Modelling bacterial individuality during stress

It has recently been shown that Salmonella Typhimurium, which causes gastroenteritis, escapes the immune system of humans by diversification of its phenotypes. We would like to determine to what extent the same happens during food processing. The purpose of the study is to model subpopulations of resistant food-borne pathogens emerging from homogeneous populations when subjected to stress. An understanding of these phenomena would lead not only to improvements in food safety but also a better understanding of systems akin to those which induce antibiotic resistance.

To this end, we will first identify regulatory and metabolic mechanisms underlying bi-stable systems, and determine gene systems susceptible to giving rise to subpopulations, using network analysis of data in the literature. Molecular biology experiments will be carried out to check hypotheses about identified systems. The thesis will result in a new approach for predictive modelling.